Characterisation of microorganisms driving aerobic DMS degradation in terrestrial and riverine environments

Dimethylsulfide (DMS), a volatile organosulfur compound relevant for atmospheric, biogeochemical, and industrial processes, plays a significant role in transferring sulfur to the atmosphere. About 80% of DMS emissions to the atmosphere come from marine environments. DMS contributes to climate regulation since its oxidation products are cloud condensation nuclei that increase the albedo effect in the atmosphere, increasing reflection of solar radiation into space.

Although DMS has primarily been associated with the marine sulfur cycle, it is also metabolised by diverse non-marine organisms which contribute to an active DMS sink in soils and freshwater sediments, environments where DMS is known to be produced by different biological processes. However, our understanding of the non-marine microbial DMS cycle is incomplete and the key microbial players remain poorly characterised.

Cultivation-independent work on DMS-degrading communities from one soil and one lake environment suggested that some Methylophilales may be DMS degraders despite no DMS-degrading Methylophilales being shown previously. Preliminary analysis by us corroborates the potential for organic sulfur metabolism in members of this clade available now, based on the presence in their genomes of mtoX, the gene encoding the methanethiol (MT) oxidase, which degrades MT, a key intermediate of DMS metabolism in methylotrophic DMS degraders. Furthermore, these strains contain genes of oxidation of sulfide and thiosulfate as well as the functions required for methylotrophic assimilation of formaldehyde; but DMS degradation in these strains remains unconfirmed.

In this project we aim to gain a better understanding of aerobic DMS degradation in terrestrial and freshwater environments. We will assess potential DMS metabolism in the Methylophilales and characterise the contribution of these and other organisms to DMS cycling in terrestrial and freshwater environments in more detail.